The University of Leeds and SureScreen Diagnostics Limited KTP 22_23 R5

To develop an enhanced gold nanoparticle detection system for more accurate and rapid lateral flow testing for a range of novel diagnostics.